Grid Edge Limited

At Grid Edge, we want to change the way that people use energy by putting intelligent control into the hands of commercial energy consumers and creating new value on their side of the meter. Formed as a spin-out company
from Aston University, Grid Edge is an early-stage technology start-up company that is developing cloud-based Artificial Intelligence (AI) software that empowers commercial energy consumers to intelligently control and optimise their building energy loads. Our innovative AI software deploys predictive machine-learning algorithms and advanced data analytics to reduce energy costs, cut carbon emissions and unlock the revenue-generating potential of flexible energy assets. By creating this new form of intelligent flexibility within our customer’s building energy loads, Grid Edge is also able to create a range of new value propositions for energy suppliers, traders and settlement market interests in the £1billion+ UK electricity balancing market.